A Study Examining the Experiences of Unrepresented Defendants in the Criminal Courts

The research aims to:
- Explore the experiences of unrepresented adult defendants in the magistrates' courts.
- Explore the reasons for why defendants self-represent.
- Gain an insight into the recourses used by those self-representing.
- Investigate the impact that unrepresented defendants have on court proceedings.